eMoodie | Next Generation Digital Mental Health for the Modern Workforce | UK

Work-related mental health difficulties can have devastating consequences on self-efficacy, disrupt relationships at work, impair job performance and result in burnout-related sick days. In 2021, almost 18 million working days were lost in the UK due to work-related stress, depression, and anxiety. This accounts for over 50% of all health-related absences. It can also result in redundancies (approximately 300,000 UK workers lose their jobs due to mental health every year), and in extreme cases, even suicide. The growing price tag of poor mental health has now reached a staggering £117 billion annually for the UK economy (LSE, 2022). Similarly, mental health cost UK businesses £56 billion – an increase of 25% over a three-year period (Deloitte, 2022). To address this growing problem, we are developing eMoodie Minds which is a mental health platform that focuses on burnout prevention and relief for employees using evidence-based approaches. Our digitised interventions include psychoeducation materials, psychotherapeutic exercises, and guided-audio reflection and visualisation exercises derived from sports sciences. Content is aimed at addressing problems with mood, stress, anxiety, and sleep, with the goal of helping individuals strengthen their resilience against burnout and improve emotional wellbeing. The user experience of the app is directed through engaging gamification mechanisms, packaged within an aesthetically pleasing UI.

The workplan for the current project focuses on four areas. First, we will seek to optimise the functionality and content for the MVP of the eMoodie Minds smartphone app through user testing. This testing will focus on usability, accessibility, and clinical content design through a combination of quality assurance testing with our external partner, and via online user testing services. Second, we will conduct requirements gathering in order to prototype our dashboard. Third, we will develop study protocol designs for trials in accordance with data collection requirements for health app regulatory purposes within the UK. Fourth, we will scope out a full plan for regulatory requirements for the platform and prepare applications for regulatory approvals. In addition to our primary objectives, the grant will also contribute to eMoodie’s commercialisation strategy, including the development of our sales and marketing plan and our sales pipeline in preparation for full product launch in 2024. By combining state-of-the-art assessment capabilities with gamified evidence-based interventions, eMoodie will deliver next-level user engagement in digital therapies, and in doing so, increase mental wellbeing in the modern workforce.